Organic Magnet Mediated Spintronic Heat-Energy Exchange

Application of the Spin-Seebeck-Effect (SSE), only demonstrated in 2008/10, potentially allows new types of large area single layer thermoelectric (TE) devices for heat-energy exchange (waste heat energy recovery or micro Peltier cooling) under near ambient temperature applications.

Present SSE research demonstrations (based on synthetic garnets coated with Pt) are unsuited and unsustainable for real-World application. We proposed two new ways to attain more sustainable, lower cost SSE devices: (i) Use of a facilitating organic interface between the SSE and metal layers to facilitate spin transfer out of the SSE layer; (ii) replacement of the Pt metal layer by more sustainable metals.